An Exploration of Displacement in Children's Fantasy Fiction

My doctoral research will fill a gap in critical explorations of displacement in children's fantasy fiction. I would like to research the rich and complex presentation of displacement in children's fantasy, utilising a postcolonial theoretical framework, to illuminate a multiplicity of textual parallels with contemporary social issues. As Feingold informs us, 'postcolonial children's fantasy has received relatively little critical attention...inviting further probing' (Feingold, 2016, p.130). Currently, postcolonial concepts operate on the peripheries of research into children's fantasy. My PhD will examine children's fantasy fiction as a conceptual space for considering an array of social issues, examining the intersection between two expanding research areas and highlighting their literary, social and cultural importance. Fundamental to the research is an identification of the parallels and resonance the chosen fantasy texts have with
modern, social issues of international conflict, xenophobia and the refugee crisis. Subsequently, this scaffold has substantial impact both in the children's literature field and as a "socialisation vehicle" (Nikolejeva, 2012, p.61) in wider society. My textual analyses will aim to 'reorient' a selection of broadly canonical texts through a postcolonial lens to
identify the ways in which fantasty figures these tropes and engages readers with displacement in contemporary life.